Belfast Metropolitan College And CPS Limited

To realign the internal functions in order to facilitate the exploitation of product and market opportunities presenting in the financial services sector.